'Suffering and Sunset': Horace Pippin's World War I Manuscripts and Paintings

Horace Pippin (1888-1946) is the sole African American soldier serving in World War I to have created both a visual - consisting of both preparatory sketches and oil paintings - and textual archive comprising a series of untranscribed, phonetically written autobiographical fragments. The primary but not sole purpose of this project is to complete the research and writing of a 90,000 word book entitled, 'Suffering and Sunset: Horace Pippin's World War I Manuscripts and Paintings,' contracted to the University Press of Virginia and due February 2012. \n\nBased on archives held at the Smithsonian Archives of American Art, the Schomburg Center for Research in Black Culture and Chester County Historical Society, this book will not only consist of a 70,000 word monograph investigating Horace Pippin's life and works in relation to his World War I experiences but will also provide the first critical edition of his four unpublished autobiographies (a total of 20,000 words). Written with the aim of addressing his widespread neglect within art history, this monograph will recontextualise, retheorise and reexamine Pippin's life and works with a particular emphasis upon his World War I writings, paintings and illustrations. \n\nMore particularly, this research will investigate his self-reflexive relationship to aesthetics, narrative, politics and history as he dramatised his 'life story of art' across diverse drawings, illustrations and oil paintings as well as his unpublished prose and correspondence. This study will begin by examining Pippin's importance as a World War I writer, particularly in diverse relation to a number of mainstream, primarily white, American artists turned diarists and autobiographers of the war as well as a rich array of under-researched African American autobiographers, poets, novelists and dramatists. The book will then analyse Pippin's World War I paintings in depth not only to extrapolate further from his insistence that art was a way to exorcise his 'blue spells' but also to re-evaluate his work in relation to his declarations of artistic independence as he informed his sponsors, 'Don't tell me how to paint.' \n\nUtilising key intellectual approaches by theorists of African American art history (Powell, hooks, Wallace, Stein, Wilson et al), this research will problematise popular representations of Pippin variously as an untutored naïf, a spiritual visionary and an indigenous painter. Another aim of this book will be to situate Pippin's oeuvre within the context of works produced by other African American artists (Edwin Harleston, Malvin Gray Johnson, William H. Johnson et al) similarly engaged in providing experimental representations of war and in resisting as well as signifying upon the political, intellectual and aesthetic influences of a white dominated art world. The book will then address the role of the white editor in relation to Pippin's manuscripts not only to confront the publishing difficulties which have beset African American authors for centuries but also to situate his work alongside other World War I texts produced by African American writers. \n\nConcluding with annotated typescripts including footnotes, a glossary and a bibliography, this book will aim to show that Pippin's dramatic canvases can be best understood in conjunction with his evocative manuscripts as they testify to his powerful conviction, 'I cannot forget suffering and I will not forget sunset.'

Potential impact
There is considerable potential for this project to make an impact beyond the university context and in a range of social forums. This research is highly original and very relevant to ongoing debates regarding social justice, public history, race, national identity, memory and representation. This research into the life and works of a major yet under-researched African American artist has far-reaching social, economic and cultural impact by extending the current parameters of key fields - American Studies, Art History, Cultural History and African American Studies - to suggest that an in-depth intellectual and political recovery of lost testimonies and elided histories is only possible by adopting an interdisciplinary approach. Debates and controversies surrounding Pippin's status as an artist including his formal approaches, choice of subject-matter, military experience and forays into literary authorship shed light on new ways of approaching other equally under-researched and misinterpreted artists and/or writers and historical figures of diverse racial identities otherwise written out of white mainstream national histories and public narratives. \n\nIn addition to completing a 90,000 word monograph which will publish edited typescripts of Pippin's autobiographies for the first time (contracted to University Press of Virginia, 1500 print run), the University Press of Virginia and Smithsonian Institution Press are producing a facsimile edition of Horace Pippin's World War I autobiographies. This volume will offer a general audience the opportunity to examine Pippin's unedited prose in conjunction with my edited transcripts so that they can become self-reflexive interpreters of black literary production. \n\nI also plan to organise the following events:\n\n-a one day public conference on 'Problems and Issues in Researching African American and African British Art History' to be held at the New Art Exchange in Nottingham (June 2012) with whom I have established links as Deputy Director of the Institute for the Study of Slavery.\n\n- a one day public forum at Nottingham Contemporary (September 2012) which would directly address debates related to problematic designations of 'folk,' 'outsider' and 'primitive art,' all of which have far-reaching implications for how we theorise, approach and interpret black diasporic arts.\n\n- a public screening at the Broadway Cinema, Nottingham, of Art of the Steal (2009) (November/December 2012), a recent documentary examining the life of one of Pippin's key sponsors, white patron and philanthropist Albert Barnes as part of which I would also hope to give a very brief introduction situating the film in social, political and historical context.\n\n- a series of sessions on 'Researching African American and African British Culture' in local schools in the Nottingham and Derby areas - including a number of institutions with which I have already worked in my ongoing role as Widening Participation and Outreach Officer as well as my previous role as Admissions Director.\n\n- a one off session for local history groups including the Thoroton Society of Nottinghamshire and Nottingham University History Society, on the topic of 'African American and Black British Military Experiences' in order to stimulate further research into Black British experiences in World War I, a very much under-researched area.\n\n- to investigate the possibility of a small-scale exhibition of Horace Pippin's World War I paintings and drawings by collaborating further with the curators and educational officers at the Rudenstine Gallery, W. E. B. Du Bois Institute for African and African American Research, Harvard University.\n\nGiven that there is no internet site examining Pippin's life and works, I will disseminate material from the project via my page on the School's web site as this would then serve as a focal point for s